Supporting Innovation in Healthcare Public Procurement-InnoHSupport

InnoHSupport´s main goal is to bridge those gaps that hamper the progress in the definition, implementation, and adoption of innovative solutions in the healthcare ecosystem by offering a portfolio of advisory services for procurers, state-owned enterprises, SMEs and start-ups, research and technological organisations, innovation agencies and other organizations, like investors, responsible for promoting innovation procurement. These advisory services will include, among others, provision of training materials, executive training interventions, methodologies for innovation procurement, dedicated coaching sessions, innovation showcases, scanning of relevant bidding opportunities, matching with potential bidding partners, acceleration services, etc. Project methodology is based on three pillars: - Pillar I. Capacity building focused on building capacities and skills to the innovation procurement ecosytem. - Pillar II. Inventory of innovation procurement advisory services oriented towards the design and testing of a comprehensive set of advisory services covring the whole innovation process cycle. - Pillar III. Collaboration and Matchmaking to foster the innovation ecosystem building by developing spaces for co-desing and matchmaking. InnoHSupport is made by and for innovation actors: - the consortium brings together 7 partners + 2 affiliated entities from 6 EU countries (ES, NL, IE, BU, BE,UK) including a consultancy firm, a university, a public buyer and several associations with highly expertise within the public procurement of innovation in healthcare systems; - our target groupsinvolve the whole innovation ecosystem actors: public and private procurers, state-owned enterprises, SMEs and start- ups, research and technological organisations, innovation agencies and other public bodies responsible for promoting procurement of innovation.